Return Robin, contactless retail returns consolidation platform

Return Robin is a software development project to consolidate the collection of returns from households and neighbourhoods across the country. This tool enables retailers, couriers and logistics companies to coordinate their return operations assuring a single courier and vehicle is being used for all the retail returns within a household or area. This will free up delivery drivers and vehicles to assure vital food and essentials reach those who need them most.

Round Robin also allows retailers, couriers, and consumers to streamline the management of returns, collections and tracking in one easy to use the platform without consumers having to leave their homes.

During the Covid-19 outbreak, there has been a dramatic increase in online shopping due to the limitations of operating at physical retail outlets. This online presence allows retail businesses to operate (at worst at a reduced level) but it is considerably difficult for consumers to return goods they have received. People cannot get too physical locations such as high street shops, Post Offices or courier drop off points because leaving the house would increase the risk to public health and many of these shops are now closed.

A phased delivery will see the consumer, retailer and courier registration and integrations created first, allowing consumers to register and for retailers to align collections with couriers. This will mean that retailers can provide pickup information to the consumer which the consumer gets from the Return Robin portal. The second phase will allow retailers to consolidate returned at a centralized warehouse. These returns can then be sent back in bulk to the retailers to reduce pressure on courier operations while also reducing costs for retailers.

------------- ADDITIONAL INFORMATION ------------------------------

Now that the platform has been developed and is ready to be launched, we need to start building brand awareness and targeting retailers, so they sign up to use our service. We will be approaching this in a variety of ways.

In terms of marketing, we have chosen a variety of different paid marketing campaigns. These include PPC (Pay Per Click), print and third-party audiences. The Third-Party audiences we have selected are Retail Week, Retail Gazette, Essential Retail and Retail Tech Innovation Hub as their readership is aligned with the Return Robin target audience.

From a sales perspective, our Sales & Marketing team, along with our graphic designer, will be creating personalised and targeted presentation packs which will be distributed to a selection of large retailers across the UK. They will also be developing live platform demonstrations to showcase the platform and adopting a direct sales approach to drive retailer onboarding.

Additionally, we will be hosting a series of webinars specifically tailored for large retailers to generate interest using contacts of our Chairman, Neil Ashworth, (previously the CEO of Collect+). Our Sales & Marketing team will pursue the leads stemming from these events.